FLAIR

The project initial objectives are to prove the feasibility of a new Hybrid-Analytical Technique based on the introduction of a liquid sample to a cool hydrogen flame for the purpose of qualitatively and quantitatively interrogating an analyte within the sample via infrared absorption spectroscopy, the technology being referred to as FLAIR (Flame Infrared. Once feasibility has been confirmed, we intend to establish the market for a general purpose research instrument and a number of application specific low cost filter instruments